Edutain - Adaptive Video Learning Platform

Orange Fox Studios is looking to fuse technology, gaming, and storytelling to build a new interactive video-streaming platform geared towards higher education learners. The platform will be a place where learners can watch and play dozens of tailored adaptive learning experiences to make their learning experiences more engaging, entertaining, immersive, and perhaps most importantly contextual.

Our platform will give learners the freedom and flexibility to learn when they want and where they want. It will provide mobile-friendly, easy-to-access content on tablet, mobile, or desktop browsers. Its versatility allows for multiple use cases, whether to summarise lessons, introduce a completely new learning module, or be part of a larger series of episodes.

The platform will incorporate user feedback, reporting, and analysis to provide insights into learners' unique behaviour, choices, and outcomes, opening up opportunities for further group discussion and analysis in the classroom.

Orange Fox Studios is a well-established video storytelling agency working locally and nationally in the UK creative industries sector. We have created content for public sector, business and education for over a decade.